Using 3D printed objects to bridge the gap between the physical space of a museum and the digital realm

"New digital technology is emerging that is changing the visitor experience in museums and galleries. However, is this new technology actually creating barriers between visitors and the museum?

We want to explore low cost methods of bridging the gap between the physical space of the museum and its exhibits, and the digital realm. Our proposal is to create physical objects and 'stations' that visitors can interact with. Using NFC chips embedded in 3D printed models the objects can trigger digital content on phones or fixed screens.

The NFC chips are low cost devices that don't require power. They can be embedded into objects by pausing the printing process halfway through, inserting the NFC chip and then continuing with the printing process. By bringing the NFC chip close to an NFC reader (which could be a dedicated unit, or a smartphone) we can use information on the NFC chip to trigger content.

This project will explore scenarios that use this mechanism. Imagine a treasure hunt in which you are searching for actual objects that can be used to unlock clues, or a model of character that you carry around the museum with you to reveal content from that character's perspective. Perhaps a mockup archaeological dig, in which by selecting a particular spade you will reveal hidden treasures from an associated time period. These are just a few of the ideas that we want to explore, and bring to life during this project."